Gameware video game bricks

Gameware's 'Video game Bricks' project aims to establish the basic technical feasibility, usability and user acceptance of a creative video game /computer animated media platform akin to Lego or Meccano in concept.

A cloud based service will test delivery of simple user tools and a (small) library of 'video game bricks' from which users can assemble their own video games within an established genre.

The study will address the first steps in providing a comprehensive platform which will take the existing concept of video mashups towards an interactive conclusion.